Rentsoft Meter- Cyber Security

"The Business Software Centre Ltd (TBSC) works with public and private sector clients to assess and improve their software licensing efficiency. TBSC technology (Rentsoft Meter) gathers software usage information and sends this through to a cloud based application which analyses usage and compares this to their licensing costs and numbers of licenses purchased. Like all cloud based technologies, Rentsoft Meter can be open to security breaches if communications are intercepted. TBSC intends to conduct a security review to assess and improve the following:
• Support for proxy servers
• Encryption and identity standards used in Rentsoft Meter
• Cloud firewall standards
• Protection for interception of communication
• Creation of a DMZ
• Review policies and proceedures
• Hosting standards
• Risk assessment
• Security alerts
• Anti-virus standards
• Security audit log"